Manchester Metropolitan University and Pilgrim International Limited

To embed product design and Finite Element modelling capabilities to facilitate the development of new to market gas turbine coupling bolting systems that will reduce installation costs, damage to existing machinery and increase overall performance.